Transformation North West

I am passionate about implementing design-lead thinking in business. While I mainly have experience applying creative problem solving and commercial skills to traditional British industries - namely art, architecture and fashion - through this PhD I'd like to map the best ways to transport traditional British industries into today's digital world.